Carboosh - Disrupting used car sales with an inspection and selling service powered by Artificial Intelligence

DeGould is an award-winning innovative engineering company aiming to apply their AI-based inspection expertise and proprietary technology to disrupt the used car sales market. They currently offer imaging services for the automotive sector, supporting clients to streamline their processes by combining technical engineering, digital software, with smart automation and cloud-based data exchange.

This project aims to develop an innovative solution that builds on DeGould's current automotive inspection technology to disrupt the used car market. The solution will enable easy, automated and professional online advertisement, increasing profitability and stimulating transparency in the sector.